Protecting the Peruvian rainforest in the face of land use and climate change

The Peruvian Rainforest cover 661,000 km2 of mostly undisturbed rainforest and recent estimates suggest that this region contains about 9,400 species of trees. However, only 31% of the Peruvian rainforest is under some type of protection. In view of the increasing pressures to this ecosystem, including selective logging, land clearing for palm oil plantations and other uses, road development and climate change, it is important to reflect on how much of Peruvian tree biodiversity is effectively protected by its current network of protected areas (PAs), and where establishment of new PAs should be prioritized.
This studentship will combine recent analytical developments in predicting species richness from sparse alpha- and beta-diversity information and a dataset of 42 forest plots in the Peruvian Amazon collected by RAINFOR (Amazon Forest Inventory Network), a project led by the School of Geography at the University, and augmented potentially by data from 115 other census plots in Peru. The impacts of past and future deforestation on tree species biodiversity will be examined using Dinamica EGO, a dynamic land use/land cover (LULC) modelling software developed at the University of Minas Gerais; the project will benefit from an active collaboration with the Brazilian developers.